Active gels

Active gels are prepared by the addition of a polymer depletant to an active colloid, here Escherichia coli. In this work, we use a strain of AB1157 modified so that it swims in intense green/blue light (in the absence of other nutrients). The resulting material has unusual phase behaviour and sedimentation properties induced by the activity of the E.coli. This project aims to quantify the macroscopic and microscopic properties of the system, to develop an understanding of the physics at play.